High harmonic generation in solids and quantum materials.

The research project focuses on high harmonic generation in solids and quantum materials. Firstly, I will be investigating the different processes that are involved in the low harmonic generation regime. The main question concerning this regime is to understand whether Brunel harmonics, Kerr effect or carrier injection play a role. This is going to be investigated in solids such as MgO and quartz. After this, I will move on to my mini project involving high harmonic generation in melamine cyanuric acid. This crystalline complex has a similar structure to graphene. The aim is to understand the electron dynamics in this crystalline. Lastly, I will be looking at high harmonic generation in solids such as graphene and Weyl semimetal. One idea is to compare melamine cyanuric acid to graphene as the crystal structure is similar but instead of carbon chains, hydrogen, nitrogen and oxygen are present in melamine cyanuric acid.